X-ray spectroscopy of high temperature superconductors for understanding radiation damage mechanisms

The next generation of magnetic confinement fusion reactors rely on state-of-the-art high temperature superconductors (HTS) to achieve very high magnetic fields to confine the deuterium/tritium plasma, enabling the size of the reactor to be reduced. This promises to make the technology more commercially viable, accelerating the timescale for bringing fusion energy to the grid. In these compact devices, the superconducting magnet windings are much closer to the plasma where high energy neutrons are generated than in traditional tokamaks like ITER, and there is very limited space for the incorporation of neutron shielding materials. Therefore, it is of vital importance to understand the impact that irradiation by fast neutrons will have on the superconducting properties of the HTS material.
The superconductor of choice for this application is (RE)Ba2Cu3O7 (REBCO), where RE = rare earth element. This brittle ceramic material is manufactured in kilometre lengths using "coated conductor" technology, which involves multilayer deposition of a series of oxide materials and the REBCO layer on a flexible metallic ribbon. Neutron irradiation studies on coated conductor have shown that the critical temperature below which REBCO is superconducting decreases monotonically with irradiation dose. This has been attributed to the introduction of point defects in the REBCO crystal lattice, especially the oxygen sublattice. However it is difficult to image these defects using high resolution electron microscopy.
This project is in collaboration with Diamond Light Source. It will use polarisation-dependent high resolution x-ray absorption spectroscopy (XAS) to improve understanding of the damage mechanisms in commercial coated conductor samples and model REBCO thin films grown in our lab with simpler chemical makeup. XAS is a very sensitive probe capable of detecting irradiation induced changes in the local chemistry, electronic structure and geometry at the two different copper sites in the complicated unit cell, which are very difficult to detect by other methods. Initially, ion irradiation (e.g. protons, He+, O2+) will be used as a safe proxy for neutron damage, progressing to neutron irradiated materials using the new active materials handling facilities at Diamond Light Source when samples are available from irradiation campaigns using the new high flux facility at Birmingham. In addition, samples will be irradiated with ions at cryogenic temperatures and cold-transferred to Diamond. This will allow the defects introduced under realistic operating conditions to be studied without the annealing that occurs when they are warmed up to room temperature. In parallel with the experimental spectroscopy, the student will use cutting edge density functional theory (DFT) modelling techniques to simulate the effect of structural defects on the spectra, enabling unprecedented insight into radiation damage as well as potentially shedding new light on the mechanisms of superconductivity in these complex materials.
The main aims of this project are (1) to compare the difference between ion and neutron irradiated samples to determine the most appropriate proxies for neutron damage in REBCO, and (2) to study the effect of irradiation temperature and annealing on the defect landscape. The combination of copper K-edge XAS with DFT to assess radiation damage in REBCO has been pioneered by our group. This project will also investigate. In situ cryogenic ion irradiation is currently only carried out by our group and a group at MIT. The cold-transfer experiments are part of a new long-term proposal awarded by Diamond Light Source and will be first-of-a-kind experiments. This project falls within the EPSRC Energy and Physical Sciences themes, specifically the Materials for Energy Applications, Superconductivity and Condensed Matter: Electronic Structure research areas.